Manufacturing and Commercial Feasibility of Micro-Electromechanical Systems Hydrophones

This project is a feasibility study examining the technical, commercial, and manufacturing viability of hydrophones manufactured using Micro-Electromechanical Systems (MEMS) techniques.

Underwater acoustic sensing plays a critical role in sectors including offshore energy infrastructure, environmental monitoring, maritime security, defence, and subsea robotics. Hydrophones, which are sensors that convert acoustic pressure waves into electrical signals, are the primary technology used to detect and characterise underwater sound fields. However, existing hydrophone technologies are typically expensive, bulky, and difficult to manufacture at scale, limiting their deployment across distributed sensing networks and emerging marine monitoring applications. The global shift toward autonomous marine systems, offshore renewable energy infrastructure, and large-scale ocean monitoring is creating strong demand for smaller, lower-cost, and scalable acoustic sensing technologies. MEMS manufacturing processes and capabilities are anticipated to facilitate a product which would be both far lower cost to manufacture as well as offering a significantly improved sensing capability. Building on early stage published academic research, manufacturing feasibility analysis, and technical analysis of what this requires, this study aims to generate a clearer understanding of the viability of this innovation.